LIGNOO

The LIGNOO project aims to redesign a young children's water bottle. Babies in the UK consume 3.1 million pieces of microplastics per day from plastic feeding bottles in their first 12 months (Statista 2020). Current material options re limited to fossil-based plastic such as PP, glass, silicone or stainless steel and have multiple assembly parts making them difficult to maintain.

LIGNOO simplifies the design of the water bottle using lean manufacturing principles whilst enhancing its functionality and making it easier to clean and dispose at the end of its life. LIGNOO is incorporating circular economy models to source its sustainable bio based material and establishes a supply chain exclusively with British-based companies. This endeavour comes with its challenges, such as finding a bio based material formula that is both non-biodegradable in water and meets mechanical and toxicity standards. While some bio based materials have recently emerged commercially, their suitability for specific applications remains limited. Thus, this project centres on assessing material suitability and product manufacturability, ultimately paving the way for a greener, more efficient solution. The aim is to launch a sustainable consumer product whilst demonstrating that a purpose-driven mission can lead to financial success, transcending profit as the sole focus.